Collaborative Arts Triple Helix (CATH)

The Collaborative Arts Triple Helix (CATH) project will use a voucher scheme and a series of four cross-sector workshops to initiate up to sixteen small-scale projects that enable academics from the University of Birmingham and University of Leicester to work in partnership with an SME and a small cultural organisation (SCO) to explore productive collaborations, some of which will result in the production of prototype digital outputs (e.g. an iPhone app, touch table app, or web tool) that is suitable for release to the public and/or further development. The voucher scheme will principally draw academics from the Arts and Humanities but at least 4 vouchers will be targeted at other disciplines.

In parallel, the project team will conduct research relating to the barriers to such collaborative work that stakeholders in each of the three partner sectors (creative SMEs, SCOs, academics) have encountered previously, those encountered by participants during the project, and the ways in which such barriers can be and are overcome. Much of the our research will concentrate on the CATH project itself, involving interviews with participant organisations from all three sectors and observation of the project workshops which will, in part, involve discussions focused on the work of teams developing digital prototypes using CATH vouchers. CATH researchers and project participants will be asking whether 'Triple Helix' collaboration (involving all three sectors working together on projects) has been and is still being impeded by the absence of shared professional vocabularies, and limited knowledge and understanding of other sectors' operational and strategic drivers and parameters (including unfamiliar policy and funding landscapes, and management and governance structures and cultures). Together, we will also be exploring whether small culture organisations face particular barriers to engagement in Triple Helix work, and what has and continues to motivate them, SMEs, and academics to overcome such challenges.

Based in part on their own experiences of Triple Helix partnerships, the CATH team begins with the hypothesis that the EU is right to promote such modes of work as key mechanisms for generating academic, social, cultural and economic value. In short, Triple Helix collaboration leads to outputs and outcomes that are more than the sum of their parts. We aim to establish whether the CATH voucher system, when supported by regular workshop forums and on-going support from a project Broker helps to bridge gaps in the 'value chain' that Michael Porter (Harvard Business School), posited as existing between sectors whose collaborative work can be mutually beneficial and beneficial to society. The project's research and practice will inform the production of a 'Best Practice Guide' to Triple Helix collaboration that will be disseminated through the CATH web pages and participants professional networks. The guide will help academics, SMEs, and SCOs collaborate more effectively and offer a case study of the benefits, but also the challenges, afforded by such work, whether or not they employ the CATH voucher/workshops/brokerage model.

Potential impact
Collaborative Art Triple Helix (CATH) project will reach significant numbers of direct and indirect beneficiaries, ensuring that the project will have significant social, cultural, and economic impact. Direct beneficiaries will include an estimated 100 individuals from a range of creative industry SMEs and Small Cultural Organisations (SCOs) who will attend project workshops, have the opportunity to use the CATH voucher scheme to work alongside academics to explore possible productive outcomes which might include digital prototypes or concepts in Triple Helix (TH) collaborative teams, and benefit from the support of the CATH Broker in developing links across the project's three sectors. Whether direct beneficiaries engage with one, two, or three of the aforementioned mechanisms, they will be afforded new opportunities to improve their knowledge and understanding of gaps in the value chain that limit opportunities for accruing the benefits of cross-sector collaboration, but also, importantly, ways of bridging such gaps. Engagement with CATH will help SMEs and SCOs to gain improved knowledge and understanding of one another's, and of academics', professional languages, the operational and strategic parameters within which they operate, and the kinds of expertise available beyond their own sector. In the process, direct beneficiaries will develop analytical, problem solving and communication skills that will then be applicable within their own fields in isolation as well as when working in partnership across sectors, rippling out to benefit their colleagues. While such social impact (in terms of new working practices within and across sectors) has social value, these improvements in knowledge and understanding will also open up potential opportunities for new collaborative project work beyond the term of the project (as well as during, using the voucher scheme). Academics, SMEs, SCOs will become better placed to identify who to approach with proposals for collaboration across each other's sectors, how best to pitch their offer, to then work collaboratively in a successful manner. For these direct beneficiaries, such benefits could well have clear economic value (be it for a SME finding new business, or a SCO harnessing new technologies in TH collaborations that raise their profile, enrich their audiences' experiences or even enable the development of new income streams). Furthermore, by promoting TH collaboration that enhances the outputs produced by cross-sector teams, SME and SCO audiences also stand to benefit indirectly from CATH - not least in terms of the range of significant social and cultural value (and arguable, in downstream, economic value) that is added to their lives by engaging with the arts. However, indirect beneficiaries of CATH will also include a potentially huge audience of SME and SCO professionals who will be able to access the project's 'Best Practice Guide' to TH collaboration via the project's website or via participants' networks. The guide will help indirect beneficiaries develop knowledge and understanding of collaborative work that is comparable to that accrued by direct beneficiaries, resulting in similar social and economic benefits. In addition, CATH's impact on policy making that pertains to the Cultural Economy (notably, in the first instance, through direct engagement with the Birmingham and Solihull LEP-led 'Creative City Partnership') will potentially result in a policy landscape that offers richer opportunities for value-added TH work within, and actually also beyond, the creative Economy in future. Importantly, all direct and indirect beneficiaries will benefit from an improved knowledge and understanding of the innovative, creative, and highly valuable knowledge, understanding, and expertise of arts and humanities researchers in the UK.